Synthesis and reactivity of heterobimetallic complexes of main group and f-block metals towards CO2 activation

This project involves the synthesis of bimetallic complexes of uranium and Earth-abundant main group metals (e.g. Al, Ca, Mg), where a multidentate ligand design ensures shielding of the main group metal from inner sphere reactivity and promotes substrate binding at the uranium centre towards small molecule activation. Uranium complexes have been shown to be effective reducing agents in the activation of small molecules, such as N2 and CO2.

Metal identity in bimetallic complexes can vary the redox potential of these systems greatly, which may have detrimental or beneficial effects on the propensity of the system to undergo small molecule activation. Research aims to investigate the effects of the metal system and metal pairing for use in potential catalytic application in small molecule activation.

Research will involve Schlenk line and glovebox techniques, as well as some computational work.